Green Gate London Ltd

"HONEI is a world-leading centre in health-related food research, delivering ‘Bench to Bedside’ research projects for the food, pharmaceutical and nutraceutical sectors.

Our facilities, bespoke services and team of expert research professionals are committed to positively impacting the health and wellbeing of wider society and to advancing the commercial potential of the food sector.

HONEI aligns novel research with the commercial objectives of the food, pharmaceutical and nutraceutical manufacturing sectors by conducting gold-standard clinical trials. Our services, which are underpinned by rigorous, professional scientific research and complemented by cross-department expertise, have seen HONEI deliver projects for companies such as Nestle Diet,
Diet Chef, Yoplait and Boots."